Exploring New Possibilities of Integration Through Performance Activism in Response to the Refugee Crisis in Europe

Exploring New Possibilities of Integration Through Performance Activism in Response to the Refugee Crisis in Europe